Transforming high-speed rail logistics

Our project is to transform high-speed rail logistics combining a repurposed all electric passenger unit and bespoke consignment device technology to support the conveyance of parcels. This technology, offered alongside a new approach to using space at stations to create easily accessible city-centre distribution hubs, will enable the operation of a new high-speed non-letters parcels service.

The project meets the competitions challenge and scope through: Development and application of new technologies and approaches to rail, innovative reuse of existing rail assets (such as passenger rolling stock converted for light freight), repurposing of space at station hubs (which has been released due to changing passenger demand) and engagement with new to rail logistics operators to develop and grow new high-speed rail freight services.

Furthermore, the project is in support of permanent modal shift from road to rail, delivering rail freight growth, meeting future customer needs, and realising significant emissions reductions which supports the UK's low emissions target of a 68% reduction by 2030, compared to 1990 levels through modal diversion from road.